PUADO Dynamism

Our proposal is to transform the £75 billion road haulage & distribution industry in much the same way as Uber is transforming the taxi industry. Like the taxi industry was, the haulage industry is characterised by surprisingly low levels of vehicle utilisation, (approximately one third of the 3.8 million vehicles are empty at any one time), high prices, and variable standards of quality. Uber has developed algorithms to drive new levels of productivity. Today predictive fare matching, timed bookings, tiered and surge pricing, and "gig working" drivers result in a London UberX 1mile fare being 36.7% lower than the equivalent black cab. The road freight industry has the same productivity and pricing opportunities. However, it needs a new breed of algorithms, and techniques to overcome the complexities of planning, and the perception of providers of logistics & transport that their ability to make further improvements in productivity are limited. However, prior research by the University of York has indicated that cutting edge fast algorithms could deliver superior results to this complex industry. Indeed some of their research indicates that road freight journeys could be reduced by 20% which could take 700,000 vehicles off the road.